Voices from the Schoolroom: mathematics education in England, 1650–1750

This three-year project aims to revise fundamentally our understanding of mathematics teaching and learning in early modern England by exploring the rich archival resources now available, many of which have yet to be investigated.
The late 17th and early 18th centuries saw a period of unprecedented change in mathematics, both in terms of content and socio-economic status. This was the period when algebra as we now know it emerged and stabilised, and when calculus was invented, but it was also the period when mathematics started to be widely – even universally – applied to real-world problems: the old set of ‘mixed sciences’ gave way to a new sense that there were many areas of life, from political arithmetic to merchants’ accounts to seamanship, from drapery to surveying to medicine, where mathematics needed to be used.
This project will reveal how this transformation in the standing of mathematics was reflected and experienced in English education: in schoolrooms, private tutoring, and the learning of mathematics by artisans and architects. Teaching had traditionally neglected both geometry and arithmetic, yet suddenly these were subjects widely considered to have crucial importance for everyday life, the career possibilities of practitioners, and above all the economic wellbeing of the nation. How did these changes impact on the provision of mathematics teaching in general? Which educational sites offered instruction and what parts of the country saw change, while others experienced stasis? We know that individual tutors and schoolmasters specialising in mathematics began plying their trade. But how widespread were private instructors and from which sections of society did they draw their clientele? What was the impact of mathematics instruction on individual lives and collective outlooks? How – if at all – may these developments be said to have created a change in the population’s mathematical skills, and thus to have paved the way for the Industrial Revolution?
Over the last two decades a wealth of new evidence has emerged for tackling these questions: manuscript schoolbooks (called ‘cyphering books’ when they are mathematical), the curricula of individual schools or teachers and personal letters and diaries recording the experiences of teachers and pupils. New sources have been digitised, and catalogues are now often available online, making it possible to survey the whole range of English educational sites in this exciting period, and to ask and answer rich, detailed questions about the mathematical teaching and learning that took place in them.
This project will use this evidence to discover what mathematics was taught in early modern England, to whom, and how: and also how the answers to those questions changed over the period from 1650 to 1750. It will range across grammar schools, private academies, charity schools, artisan workshops, and the activities of private tutors and professional instructors, and it will pay particular attention to the mathematical education of girls and of children from poor backgrounds. By doing so, it will broaden and deepen our understanding of how mathematics acquired its remarkable place in early modern culture.